Advanced modelling for improved mixing of an Algal Biological Reactor (ABR) for sustainable water treatment within variable environments

New legislation has highlighted the need for nutrients, such as phosphorous, in wastewater (WW)

discharges to be reduced to protect our environment. The water treatment industry currently uses

metal salt dosing (MSD) to precipitate the phosphorous into a sludge which can then be removed

and disposed of. There has therefore been a massive increase in demand for ferric (the most used MS). Current forecasts predict there will be a 30% shortfall in supply of ferric by 2025\. In addition, supply chain issues are furtherexacerbated byeffects of Brexit and COVID 19\. Therefore, alternative nonchemical solutions for P removal are anattractive proposition and are being widely trialled byUK water.

Microalgae are single-celled aquatic organisms that can use the energy from light to take up simple nutrients from their environment along with CO2\. When used in a controlled system, microalgae can be used to remove contaminants from WW. Algae can also remove other hazardous substances e.g. heavy metals, chemicals, and pharmaceuticals, effectively cleaning the water.

Through the support of Innovate UK's 'A4I' competition I-PHYC collaborated with the National Physical Laboratory and TÜV SÜD National Engineering Laboratory, world leading modelling facilities. A4I, Stage 1 demonstrated that the CFD models are reliable and can help in decision making for improved performance:

* Adaptations of light spectrum and mixing method significantly increased the biomass supported within the ABR without increasing process energy consumption. The biomass yield from the same reactor with 5 submerged lights increased by 124%
* The highest yields were achieved with the addition of vertical sparging arms (long pipes with 1mm holes along their length, used here as a method of injecting air into the tank to promote mixing of the algae)

However, when installed in real world wastewater treatment works the 1mm holes along the mixing arm quickly became blocked with filamentous bacteria.

Disc or tube diffusers are used within 'dirty' wastewater applications -- such as mixing sludge tanks. These systems use advanced materials and antifouling coatings to reduce fouling. Some membranes have been designed to deflate when the process stops, closing the holes.

Stage 2 of A4I will use the adapted models to determine the ideal locations and diffuser type for the ABR within variable wastewater environments (solids and bacterial loads).

Once a robust model is created I-PHYC can then make informed multi-layered investment decisions, allowing the I-PHYC process to establish itself has a competitive, sustainable WW process